TUMTUM Weaning Range

"TUMTUM Weeny Range.

Designed to help babies to independently feed themselves by themselves. The range includes sippy cup, plate, bib & spoons with quirky design details to enable babies to safely self feed and thus enjoy their first introduction to solid food. Babies who are allowed to feed themselves from the beginning of weaning are more likely to join in with family mealtimes and eat a wide range of healthier family foods early on.

All TUMTUM products are BPA and phthalate free."